Impact of forced displacement on the development of social preferences and trust in children in the Sahel region

The world is currently confronted with a distressing surge in forced population displacement, primarily triggered by civil unrest and intergroup conflicts. These tumultuous environmental circumstances may significantly disrupt the cognitive and emotional development of children and young adolescents, instilling pervasive stress and uncertainty. This poses substantial hurdles to the future of democracy and necessitates proactive measures to be taken by governance institutions. Indeed, childhood marks a critical phase during which the foundations of prosocial
behaviour, trust, and cooperation are laid. The overarching aim of this project is to understand how forced internal displacement, stemming from terrorist attacks, impact social preferences, trust, and social norms of children and adolescents in Burkina Faso.

Data collection will primarily involve children aged 7 to 15, with supplementary surveys targeting parents to gauge local social norms encompassing trust, cooperation, and gender. Recognising the pivotal role of parents in shaping social norms within the younger generation, their perspectives are indispensable. This project adopts an experimental approach, employing incentivised behavioural games, to investigate the impact of forced displacement across both attacked and peaceful regions.

The project is organised into three Work Packages (WP):
1) The first WP assesses whether forced displacement induces disparities in children's social preferences, cooperation, and trust, controlling for risk attitudes and patience.
2) The second WP focuses on understanding the influence of forced displacement on empirical and normative expectations related to gender norms, such as Female Genital Mutilation (FGM) and forced child marriage.
3) The third WP consists of a Randomized Control Trial that will gauge the effectiveness of a normative information intervention, administered within schools and families, on the variables most affected by forced displacement, as identified in the other WPs.

The culmination of data from these diverse levels of analysis holds the promise of shedding light on the ways in which heightened environmental uncertainty, induced by forced displacement, shapes the development of social preferences, trust, and gender social norms. This comprehensive understanding will reveal the specific dimensions of social decision-making most profoundly impacted by such challenging circumstances.